Research on effective design of integration of fuel, exhaust aftertreatment, and modern gasoline direct injection engines in electrified vehicles.

Research on effective design of integration of fuel, exhaust aftertreatment, and modern gasoline direct injection engines in electrified vehicles.